Smart Sustainable Building Management Initiative

Novacene is at the vanguard of sustainable building management, spearheading the integration of advanced technology into everyday environments to fundamentally improve the health of our buildings and public spaces. Our mission is underpinned by the belief, that buildings play a pivotal role in energy consumption and carbon emissions globally. We are committed to transforming this narrative through intelligent building systems, harnessing the power of Artificial Intelligence (AI), the Internet of Things (IoT), Digital Twins, and LoRaWAN technologies.

Our project centres on developing and implementing cutting-edge solutions that optimise building performance, significantly reduce energy consumption, and improve indoor air quality. The innovative use of real-time data analytics and predictive modelling enables building managers and homeowners to make informed decisions, facilitating a shift from traditional reactive management to proactive, efficient operations. This not only leads to financial savings but contributes crucially to the global effort to reduce carbon emissions.

At the core of our offerings are IoT-based solutions for energy optimisation, utilising advanced sensors and control systems to manage various aspects of building performance, including heating, ventilation, air conditioning, and lighting. Our Digital Twin platform, a significant innovation, creates virtual replicas of physical buildings for in-depth monitoring and predictive maintenance. This technology provides a comprehensive view of a building's operations, enabling managers to simulate scenarios, predict outcomes, and optimise performance.

Our approach is unique in its scalability and customisation. We recognise the diversity of our client base, ranging from educational institutions to commercial properties and domestic buildings. Novacene is dedicated to developing bespoke solutions that align with each client's operational goals and challenges, ensuring the technology not only addresses specific problems but adds tangible value.

Moreover, our commitment extends beyond technology deployment. We emphasise educational and training initiatives to empower clients and communities about sustainable practices and energy management. Comprehensive support and maintenance services are integral to our offerings, ensuring long-term operational efficiency.

Collaboration forms the cornerstone of our operations. We have established strategic partnerships with entities like Capita and academic institutions, fostering a culture of knowledge sharing and joint innovation. These partnerships enhance our technical capabilities, keep us abreast of the latest trends, and ensure that our solutions are both current and future-proof.

Our vision is to lead the transition towards intelligent, sustainable buildings that are not only energy-efficient but also responsive to the needs of their occupants, to set new industry standards and contribute significantly to global environmental goals.